Rapid evaluation of the COVID-19 pandemic response in palliative and end of life care: national delivery, workforce and symptom management (CovPall)

The COVID-19 pandemic is placing an unprecedented strain on health care services. Although many people survive, an estimated 1 to 4% die from this disease. There are more than 10,000 UK deaths from COVID-19, with numbers escalating.

Many of the symptoms, such as breathlessness, fever, agitation and pain, are very distressing. But in this new disease these symptoms are not well understood. Palliative care services are adapting rapidly to this situation, but in different ways, not knowing what is best.

This research aims to rapidly evaluate the palliative care response in COVID-19 to improve care now and in the future.

There are two main components, called work packages (WPs), to the research.

WP1 surveys, UK wide, palliative care medical or nursing leads, about their changes in practice, how they deploy the workforce, volunteers and technology, their innovations and challenges.

WP2 collects data about patients' symptoms, how they change over time, and the effects of treatments.

We collect this information immediately and quickly (phase I), and then repeat the data collection after 6-8 weeks (phase II) to understand how practice is changing.

We involve patients, families, the public, policy makers and services in all stages of the research. We release early findings, to help catalyse an effective response.

Technical abstract
COVID-19 has an estimated case fatality ratio between 1-4%; higher among older people and those with underlying illnesses. Information is urgently needed to evaluate the evolving palliative and end of life care response. This knowledge is vital to optimise health care delivery, and to manage symptoms, as no evidence currently exists.

This research aims to rapidly and robustly evaluate the UK palliative care and end of life care response in COVID-19 in terms of services, workforce and symptom management to optimise patient and family care.

Design: Rapid, multicentre observational study, comprising two main work packages.
WP1. Online survey of clinical leads of UK community, hospital and inpatient palliative care and hospice services, to map and understand their workforce and volunteer deployment, innovations, challenges and clinical practices in response to COVID-19.
WP2. Prospective cohort study of the characteristics, symptoms and clinical care experienced by patients within palliative care and hospice services (selected purposively from those responding to WP1), to understand the prevalence and trajectory of symptoms, treatments received, and their effects (benefits, any harms).

Both WPs run initially (phase I) and are repeated (phase II) after 6-8 weeks. This examines practice changes, successes and difficulties. In addition, in phase II we integrate case studies of successful innovations and challenges, that provide in-depth insights.

Active policy, patient and public engagement is incorporated in all phases of the research, including with charitable and statutory bodies, NHS England, Public Health England, and our NIHR/ARC supported virtual Patient and Public Palliative Care forum.